RegenerationOS in Action: Circularity, Feasibility and Investment Readiness for Net Zero Cities

Grand Bequest will deliver RegenerationOS(tm) in Action: Circularity, Feasibility and Investment Readiness for Net Zero Cities, a five-month live demonstration showing how vacant buildings can be rapidly transformed from liabilities into investable assets.

Across the UK, there are more than 1 million empty buildings, and that number is growing. These unused properties contribute to wasted resources, higher carbon emissions, anti-social behavior, and lost community value. At the same time, construction sector activities and the built environment are responsible for almost 40% of the UK's carbon footprint (CCC, 2023). Regenerating, instead of today's status quo of demolishing and rebuilding, offers 50--70% carbon savings (UKGBC, 2021) and keeps heritage, housing, and community spaces alive for future generations.

RegenerationOS(tm) is a new digital-plus-service platform designed to accelerate this transition, uniquely built to help empty buildings get back into impactful use. It combines:

* Grand Grade(tm), an algorithm that prioritises vacant sites for reuse based on cultural, financial, environmental, and social value.
* Kick Off (KO) Package(tm), a structured feasibility service that integrates embodied carbon assessments, structural surveys, biodiversity and greenspace data, and planning compliance into a single investment-ready report.

This pilot project will demonstrate the effectiveness of both innovations on a vacant University of Glasgow heritage asset located in the heart of a billion-pound regeneration district in Glasgow. By March 2026, the project will deliver a full feasibility and investment readiness report, validated by expert partners and tested directly with real funders at the first-of-its-kind Competitive Net Zero Cities showcase event, hosted by University of Glasgow and Grand Bequest, with the Urban Land Institute (ULI).

The project is a collaboration between Grand Bequest Ltd, the UK's first Property Technology BCorp, and a consortium of leading UK specialists: Terra Measurement, Design ID, Green Action Trust, Iceni Projects, and Collective Architecture. Together, the team will prove that circularity, carbon efficiency, and financial readiness can be assessed in one integrated system to support all regeneration stakeholders, especially local communities and councils.

The long-term vision is to scale this model nationally and internationally, unlocking billions in stranded building assets and positioning the UK as a global leader in regenerative urban transformation --- proving that the greenest building is the one that is already built.